Circuit modelling for the design of metamaterials for microwave applications.

With the exciting advent of 3D printing, this revolutionary new manufacturing technique allows for low cost, low waste and highly customizable form of manufacturing. This research aims to take full advantage of 3D printing by exploring true 3D metamaterial structures. Tom is researching into the equivalent circuit modelling of such 3D metamaterials with the aim of building a library of metamaterial structures. With this an equivalent circuit containing target parameters and ideal responses can be given to a software program to generate a corresponding real world metamaterial to enable rapid prototyping of microwave circuits. Theoretical/analytical modelling, computer simulations and experimental measurement will be used to derive equivalent metamaterial circuit models.